MIDST-CZ: Maximising Impact by Decision Support Tools for sustainable soil and water through UK-China Critical Zone science

Potential impact
The following will benefit from this research:
1. Those living in and managing the land for food production, and soil and water quality, and their conservation will benefit
from the decision support tools (DST) that will be refined or developed based on our Critical Zone integrated understanding
of how the environment functions. These tools will allow these stakeholders to be guided on best management practices for
their business and the environment. The DSTs will lead to improvements in their quality of life, ensuring the fundamental
needs (generation of food and associated economic development; access to water of appropriate quality) and decisions of
how to achieve these, are underpinned by a useful knowledge-base.
2. Commercial organisations that depend on innovation, such as 'app' developers will benefit from our engagement with
them to explore in what form the decision support tools should be made available. Moreover, the DSTs will be useful to
agronomists and the fertiliser industry. Specific interest from two Chinese companies producing nutrients from sewage and
other organic wastes has been demonstrated in letters of support.
3. This joint research will remain of benefit to the NSFC, raising their profile in the UK and amongst other critical zone
scientists. The exchanges of skills and information that will occur during this research with Chinese colleagues will build
international competitiveness of science in both UK and the UK. The research will ultimately demonstrate to the
international scientific community the value sensitive environments, and the benefits of international cooperation in
research to tackle grand challenges of food security, land degradation and climate change. It will help consolidate each
country's position as a future key research partner, and particularly the NSFC in China as a partner of choice for future co
funded research with the UK.
4. Through publication and conference activity, the Chinese and UK academic parties will demonstrate to the community
how their scientific endeavour can be used to create tangible outputs to improve the quality of life and global environment
for those on low incomes or managing degraded land. They will benefit through enhanced international standing and
resultant funded research collaboration.
5. The wider public, and local communities hosting the research, will benefit during the research activity through research
team communication activity that meets their passion for and excites them to understand the natural world more deeply.
This also includes those not involved directly in the research who may be asked to help gather data and in turn will receive
training in new skills. In turn if this encourages greater interest in how STEM subjects also inform social development, the
relevant country science base will benefit.
6. Through progress towards achieving sustainable development goals the global community will benefit.